Household Inclusive Approaches to Domestic Decarbonisation

**Household Inclusive Approach to Domestic Decarbonisation**
Our project aims to reshape how households approach energy efficiency and decarbonisation. Recognising the challenges homeowners face, we're proposing an inclusive approach where solutions are co-designed with households themselves. Leveraging extensive user research and new technologies, we aim to create accessible, cost-effective retrofit advice tools that consider both immediate and life-cycle impacts. Today we create a Home Energy Plan, tailored to each property, to guide it to net zero emissions. We aim to create a complementary product that brings the household into the design process. By empowering homeowners, we aim to boost adoption of energy efficiency measures, meeting individual needs while respecting planetary boundaries. This project will deliver research insights, co-design workshops, and initial solution testing.